Pointclouds and measurement from mobile video

The proposed project is to assess the feasibility of using mobile phone video to create colourised 3d Point clouds for any given environment for the purpose of accurate infield distance measurement and assessment. This application is unique because we will use low cost mobile phone video instead of single images to create 3D point clouds. This will make it easier for the non-specialist user because they don’t have to understand 3D data processing requirements and have to think less about the capturing configuration (image overlap and distances between images). It also does not rely on expensive (e.g. laser scanning) equipment and it will be easy to train people using familiar technology, i.e. mobile phones. There will be a very high degree of automation throughout the workflow. The proposed tool will enable accurate measurement of vegetation and subsequent auditing, and will allow office staff to make accurate measurements at the office base. The new application will enable Bluesky to diversify into adjacent markets by applying their experience of airborne photogrammetry to land based applications. The application will also have use in insurance industries (claims assessment/forensics) or any industry requiring onsite 3D measurement, including from drone video footage.